The First World War and Global Religions

1. The Context of the Research

There has not as yet been a major research project on the role of religion during the First World War, despite an increasing recognition of the significance of the subject. The particular feature of this proposal is the specific emphasis on the global dimension of religion and the intention to overcome artificial distinctions between European and non-European histories. The existence in Oxford of the Globalizing and Localizing the Great War research network provides a wider context in which 'global religion' is one of five planned thematic investigations in the timeframe 2014-2019.

2. The Objective

The objective of the research is to produce a genuinely transnational history of religion which will incorporate both the impact of the war on religious ideas and institutions and nuance consideration of the ways in which the war both influenced and was influenced by the religious beliefs and practices of millions of people from a range of religious traditions. The intention is to utilize comparative study to both explain commonalities of response to the multiple practical, intellectual and emotional challenges of modern industrial warfare to religious belief and practice whilst at the same time elucidating significant differences in response. In significant respects, war challenged all religions and forced radical adaptive responses, which drew on resources that were both generic to the phenomenon of religion as a whole and specific to different religions. The consequences of this have continued to resonate powerfully one hundred years after the event, in ways both dramatic and subtle, and continue to have important consequences in the early twenty-first century.

3. Benefits of the Research

The major benefit of the research will be the dissemination of a new and important perspective on both the First World War and on modern religions amongst the international academic community, schools and the general public. It will also act as a practical example for other historians of transnational history, for theologians and sociologists.

One further major benefit will be career development for two talented early career researchers.

Potential impact
Who will benefit from this research?

1. Schools and the general public. As has been evidenced by the many events and news commentaries since the beginning of 2014, there is general interest both in the public role of religion and in the First World War.

2. Public policy makers might well benefit from the establishment of a centre of expertise on religious violence, especially one that was capable of seeing events simultaneously from Jewish, Muslim and Christian perspectives.

3. Community faith groups will benefit through outreach. The centenary of the Balfour declaration, in particular, could be a tense moment in inter-faith relations and sensible input from academics might be helpful.

How will they benefit from this research?

It is frequently remarked that many of the contemporary issues surrounding religion and violence in the contemporary world have roots in the First World War period, but at the moment the public discourse surrounding these issues is simplified in the extreme. We will contribute a nuanced assessment of the issues. One of the ways that we will do this is through contributions to media discussions - through broadcasting, websites and social media - on the series of major centenary events with a religious resonance that will fall within the period of the project (The Arab revolt, the introduction of conscription in the UK and the Easter uprising in 2016, the apparitions at Fatima, the 'papal peace note' and the Balfour declaration in 2017, the execution of the Russian royal family, the collapse of the Hapsburg and Ottoman empires in 2018 and the Paris peace conference and the Khilafat movement in 2019). All of these events are likely to attract a degree of attention in various media and we would anticipate a significant consultancy involvement in this. Dr Gregory has already been involved in the Radio 3 documentary on 'God and the Great War' and has considerable experience as a historical consultant for television. Co-operation with public service 'religious broadcasting' will be beneficial. There are also some interesting possibilities in the form of drama-documentaries associated with some of the more striking anniversaries in 2017.

Another method is through public exhibitions in museums and libraries. Several exhibitions have already raised awareness of the First World War; the recent display at Regent Park College was particularly relevant to the current project. We anticipate seeking additional funds, potentially from the HLF, to host an exhibition on global religion and the First World War, which will provide an additional means of dissemination towards the end of the project.